'Virtual nannies' to allow parents to work from home successfully

Problem: Covid-19 has closed childcare settings, while parents work from home. As millions have discovered, it is impossible to work and do childcare simultaneously. The result: terrible stress for parents and children PLUS worsening UK productivity. Productivity matters a lot: the Office of Budgetary Responsibility is predicting a GDP fall of over 30% in 3-month lockdown scenario. We must urgently solve this problem, and allow parents to focus on their work.

Existing solutions being used by some parents are inadequate:

-Tutoring is expensive and only for older children

-Apps and 'broadcasts' for children require parental supervision

-TV is undesirable for child development, and parents don't want it

-In person nannies are expensive

Solution: Koru Kids will deliver a tech platform and series of interactive programmes for children, incorporating dance, song, movement, acting, and stories, plus a methodology to train childcarers to deliver the programmes at scale. We will deliver childcare that is (a) online (b) personalised and interactive (not a 'broadcast') (c) one-to-many (d) appropriately varied to meet needs of children from age 4 to 10 and (e) able to be delivered by an 'average nanny'. We have the multidisciplinary inhouse team to design the programme, build the software (using existing platform), and deliver operationally.

Innovation: No platform or methodology like this currently exists anywhere in the world. There is risk of failure, if we cannot create successful programmes or a methodology to deliver at scale.

Value for Money: To deliver quickly and cheaply, the project builds on Koru Kids' existing expertise and technology, including Koru Kids child development principles (incorporating Montessori, Steiner, and RIE) and previous user research. Existing project team has expertise in childcare, teaching/training, UX design, software development.

Market size: UK market is £1.7bn , comprising 776,000 children aged 3-12 with professional working parents, each family consuming 15 hours per week @ average £3 per hour per child.

Benefits: Families get affordable childcare so parents can work. Children get better care than 'screens'. Employers and economy get more productivity. Goal is additional 20 hours focus per week, = 20-40% productivity increase for professional working parents. Main Project KPI = \# hours childcare delivered (target 30,000 by end Week 12)